Liquid Crystal Elastomers: from new material, via new mechanics to new machines

A mechanical machine, at its heart, is a device that moves and changes shape. E.g. a camera contains machines to click the shutter, extend the lens and dilate the aperture, and a car contains a machine to turn the wheels when steering. However, traditional engineering materials, such a steel and plastic, are rigid, so machines have to be constructed by combining many rigid elements into a complex mechanism with sliding joints (hinges,axels,pivots etc) needed to allow shape change at all. In contrast, biology builds machines out of muscle, an active working material that can not only be deformed, but can itself actively change shape. For example, a heart is built entirely out of muscle, and pumps blood by squeezing and dilating its chambers. This approach eliminates complex mechanisms, and leads to simple reliable machines, often with just a single part: the muscle is the entire machine.

This project is about building machines with artificial muscles, reproducing biology's approach in human engineering. The work is enabled by the discovery of a new class of artificial muscle, liquid crystal elastomers (LCEs). These are soft rubber-band like solids, but at a molecular level they are built out of tiny rigid rods, and all these rods point in the same direction. If the LCE is heated or illuminated, it contracts along this "alignment" direction, just like a muscle contracts along its fiber direction. The contraction is dramatically large, reversible, and can be used to exert a large pulling force.

Such large-but-simple contractions are already impressive. Even better, LCEs can now be made with a spatial pattern of alignment programmed into them. When these are heated/illuminated, this encodes a pattern of contraction, which morphs the material into a new, potentially complex, shape. For example, an LCE disk with concentric rings of contraction will morph into a cone, and, as it morphs, it can lift a large weight, or do other mechanical work. LCEs are thus programmable mechanical machines.

This project starts with fundamental questions about how to program LCEs to produce desired shape changes. We start by asking how an LCE programmed with a given pattern of contraction will actually change shape. We then move to the more difficult problem of designing the pattern of contraction required to make an LCE morph into a desired shape. We will solve these problems in three different LCE systems: flat sheets that morph into curved shells, smart coatings that morph to create relief/topography on a flat surface, and 3-D printed shapes that morph into different 3-D shapes. Our approach draws together theory and computations, to design patterns and predict shape changes, with actual LCE fabrication, to test and validate our designs. Bringing prediction and testing together in this way will create a unique integrated LCE engineering group, enable rapid progress, and allow us to prototype real machines.

Indeed, from the earliest stages, we will be designing patterned LCEs that do mechanical work, and making LCE machines. First will be lifters: we will work out how to program a flat sheet so that, on heating/illumination, it morphs into a 3-D cone type shell with maximum lifting ability. Next will be a smart-coating of braille pixels which morph from flat to pimple on illumination. From here, it is a small step to a full braille display. More ambitiously, we will design smart surfaces which acquire designer relief on heating/illumination, targeting a security sticker on which a logo appears. Our ultimate target, (collaborating with the Knowles group and fluidic analytics) is commercial LCE microfluidics - using LCEs to build tiny plumbing systems, that replicate the full functionality of a laboratory at a tiny scale. We will design LCE valves and pumps which are controlled/powered by a light, and incorporate them into microfluidic systems, overcoming a key bottleneck in the complexity of microfluidic circuits.

Potential impact
Liquid crystal elastomers (LCEs) are an exciting new type of artificial muscle, with the potential to enable a wide range of new shape shifting mechanical devices. Imagine the convenience of a structure that can be fabricated flat but "develops" into a useful form on delivery, the efficiency of a microfluidic system with active peristaltic channels, or the popularity of an iphone which can write topography onto its screen. Thus far, most experimental attention on LCEs has come from the liquid-crystal/chemistry community, who have successfully developed several different fabrication techniques, and learnt to chemically tune LCE's material properties. This project moves LCEs down the research pipeline towards mechanical devices, by launching the world's first mechanical engineering research group dedicated to LCEs.

As such, the ultimate impact of this research will be in the form of LCE mechanical devices, which will benefit the UK economy, and enhance and prolong the lives of British consumers. In addition to addressing fundamental mechanics problems that arise working with LCEs, the project directly targets two device categories. The primary category is active microfluidics, in the form of optically addressable valves and pumps, which will impact the growing research and commercial microfluidics community, allowing chips to reach greater complexity and bringing us closer to holy-grail applications like chip based genome sequencing, and micro-liter scale blood tests. The second is smart haptic surfaces on which patterns of relief appear and disappear. This category includes a security sticker, on which a logo appears in relief on heating, which will be of interest in a variety of counterfeit-prone markets (cosmetics, medications, fine-wines and currency printing). It also includes a switchable braille display, and a more general haptic display that can form arbitrary lines of relief, addresses a pressing need in the blind/visually-impaired community. Other direct targets of the project include micro-pushers and reversible encapsulation, which will be of interest in pharmaceuticals, adhesives and cosmetics.

This project also creates tools and theories for predicting, designing and analyzing programmed shape changes. These tools, and corresponding fundamental insights into active thin structures, will find widespread use in other contexts, including in mechano-biology and tissue-engineering communities (who will use them to analyze patterns of biological growth/muscular-contraction) and the hydrogel-engineering community, who will use them to predict shape changes caused by patterns of swelling.

The award will help me create a unique one-stop LCE engineering group, who can design and fabricate LCE machines. This group will collaborate across Cambridge and the UK, seeking to design and prototype LCE solutions for a variety of end users. The project will also establish LCEs as a core tool of academic soft-matter engineering. This is the essential next step in propelling LCEs towards application, including in diverse areas such as biomedical implants, artificial limbs and switchable aerodynamics which, though not within the core of this project, are clearly exciting and valuable application areas for LCE shape shifting technology.

Finally, the morphing of LCE sheets is also an excellent outreach vehicle, which can be used to inspire, and to demonstrate fundamental ideas about soft matter, mechanics and geometry. The project will produce demonstration samples that morph upon stimulation with a hair-dryer, for demonstration at science fairs, public lectures etc. We will also produce maths/science videos for publication online, including on the widely viewed numberphile youtube channel, where they will reach a global audience including many students and teachers of science and maths.